Graphitization of Carbon for Anodes

Driven by an ever-greater knowledge of environmental effects, the UK has now legislated for net zero carbon by 2050 -- and thereby for zero transport emissions across all vehicle applications. Over 14 countries worldwide have now proposed banning fossil fuel engines, UK by 2032\.

Production of all parts of the Li-Iron battery cell components are therefore a UK priority. This includes Cathode, Terminals, Separator, Electrolyte, additives and in the case of this EOI the ANODE. To produce the Anode materials, you need a source of either Natural Graphite which is mined from the earth or synthetic graphite and or a combination of both.

Durrans is a world leader in the development and manufacture of graphite products and is looking to invest in a project to "graphitize" natural and synthetic graphite for Anodes. The project will look to develop a manufacturing capability for 30,000 tonnes per annum. Durrans will set-up a UK factory with production capability to supply global giga factories.

Anode intellectual property is at the heart of the Li-Ion economy. Durrans is committed to establishing a world class facility for volume manufacture of Anode material and to develop supportive R&D (Anode and manufacturing especially productivity). This in turn fully supports the drive to a zero-carbon transport system. Meeting the technological challenge and market demand, there is a generational opportunity for the automotive sector and the UK to establish a state-of-the-art supply chain facility for Li-Ion batteries, amongst others, for ICE engine replacement and this project is part of this change.

Durrans has IP and experience in manufacture of these products but will partner with others to bring IP and investment to the UK.